Cultural Value Networks

The research aimed to produce the first iteration of a multi-criteria method for articulating cultural
value. This evaluative methodology should support cultural organisations by having appropriate
ways to understand the value they produce and its relationship to money.

The project evaluated the multiple economy approach to understanding cultural value and its relation
to the money economy developed by Sharpe and the International Futures Forum (2010). Based on
this approach and our evidence the five methodological foundations that emerge are:

'Value' is not a singular concept, and there is not only one scale against which everything can be
measured. Different agents within an ecosystem experience value differently, food for one might be
poison for another. Value is contingent and constantly recreated within interactions and relationships.
Our evidence reveals such a complex set of valuing practices in action.

The Value Constellation (Normann & Ramirez 1993, Ramirez 1999) is an organisational model for
talking about value creation achieved by co-production in a web of interactions. This highlights the
intentional role of the focal organisation (in this case PM Studio) in orchestrating diversity of value
creation. The value constellation model sits within a multi-level perspective in which eco-system
models can be used for the wider context.

Once we abandon the idea that there is just 'the' economy of money, we can apply economic thinking
to other patterns of valuing. Cultural organisations that are not (only) businesses are creating value in
economies other than money. By keeping "money at the margins" it is possible to expand the space
available for these other patterns to thrive, and also to create money downstream in the
'conventional' economy.

Measuring value can be considered a "pharmakon" (Stiegler) for creating value - a poison and a
remedy at the same time. The same applies to value circulation. We found that in PM Studio value
circulation takes place as part of sustaining a gift economy. This gift economy takes a triangular form,
which includes and produces a knowledge commons and generalised generosity. As such, it does
not blockade value creation, but stimulates and drives it further. It provides the base for a productive
"economy of contribution" (Stiegler).

We have developed a way to understand how this economy of contribution works as an effective
model of value articulation, creation and circulation.